SolarSaver2 (SS2) Low Cost Energy Solution in Africa Energy Catalyst Round 10: Mid Stage

SOLARSAVER2 focuses on delivering a sustainable business model for using innovative low carbon off grid drying solutions. The project aims to create value for small- and large-scale sub-Saharan agricultural producers and other stakeholders by adding a new sustainable technical and processing solution delivered at a pricing level suitable for deployment in Africa and Asia to create highly nutritious products and reduce food waste.

Fruit and vegetable products are of high moisture content. The key target is to significantly reduce the energy consumption, operating costs and carbon footprint of conventional drying techniques using an innovative low-temperature drying process. The sustainable delivery of low cost drying has a significant impact on the different sections of society such as the poor (majority of farmers) and women (about 50%) are catered for. Extensive operations and trials are planned with partners in Tanzania including local manufacturing.

The processing solution is such that it can be easily deployed on-farm at different degrees of decentralisation and in centralised small, medium and large-scale industrial sites.